Moral Principles and Experimental Ethic

Recent developments in experimental ethics have often appealed to psychological findings to assess the justification of moral beliefs, primarily through studies focusing on responses to particular hypothetical cases (Greene, 2014; Machery, 2017). However, there is limited exploration into whether evidence concerning attitudes (e.g., beliefs and intuitions) towards moral principles can contribute to resolving ethical debates. I believe this should be further examined, as studying more abstract, theoretical attitudes may lead us to new moral conclusions. I propose to bridge this gap by tackling these questions: can psychological data about these attitudes be distinctively relevant to normative ethics? If so, how?